scrunchbottle

ScrunchBottle is a free standing flexible foldable container that comes in one and two litre sizes.ScrunchBottle leaves substantially less waste on Planet Earth than its nearest competitor and offers easier opening and space efficiencies during manufacture storage and disposal.ScrunchBottle becomes flat on emptying. and is easier to open than other containers.